Demagnetisation of and Preparation of End of Life High Performance Magnets for Reprocessing

* MPI have been successful in securing funding from InnovateUK for an Innovation Exchange (IX) challenge, in partnership with Ionic Technologies.
* Ionic Technologies are seeking some advanced demagnetisation solutions, to complement their first-of-kind end-of-life permanent magnet recycling process, and MPI are very well positioned to provide the benefit of their expertise and resources to identify possible demagnetisation routes.
* MPI have existing pilot equipment that can investigate 3 different variables, individually or in combination, and will lead to a continuous process for demagnetisation treatment.
* Ionic Technologies have patented processes for the hydrometallurgical pre-treatment and separation of REEs, recovered from end-of-life permanent magnets and production dross and swarf.